Cosmological modelling in Relativistic Theories of Gravity

This project will involve understanding the links between the behaviour of gravity on small scales and on cosmological scales. These will be used to understand how to model inhomogeneities in cosmology in a background independent way, and to construct frameworks for testing relativistic gravity on a wide range of spatial scales.